Shaping The Nucleus, For Better Or Worse

The nucleus is the cellular organelle that contains the genetic material. This compartment is surrounded by a double membrane known as the nuclear envelope, that allows the controlled exchange of material with the cytoplasm. The traditional view has been that the nuclear envelope is a passive barrier that mostly protects the genome and allows gene expression. However, we now know that under certain conditions, such as exposure to physical forces, cells can experience mechanical stress that deforms the nucleus. These deformations of the nuclear envelope can initiate signalling pathways that induce changes in gene expression and cellular behaviour. On the contrary, extreme deformations can lead to rupture of the nuclear envelope and genomic instability. We therefore need to know the relationship between nuclear deformations and cellular function. This project will answer this question by combining molecular and cell biology approaches with advanced quantitative microscopy and biophysics. We will build on our recent work identifying factors that regulate the shape of the nuclear envelope, thus allowing the selective perturbation of shape control. Specifically, we will elucidate i) what type of NE deformation constitutes a physiological signal or a pathological perturbation ii) the ultrastructure and dynamics of NE under stress iii) how NE deformations influence physiological functions such as the cellular adaptations to physical confinement and mechanical stress. This fundamental knowledge may inform new mechanisms of disease, from cardiopathies to cancer.

Technical abstract
The nucleus has been traditionally viewed as a passive organelle, whereby the nuclear envelope (NE) simply acts as physical barrier that stores and protects the genome. This view has been transformed in recent years by the emerging role of nuclear shape in physiology. It is now established that nuclear shape reflects both the balance of forces and the dynamics of membrane remodelling at the NE. Recent work has shown that cellular functions such as the sensing of physical confinement require the unfolding of NE invaginations. However, extreme deformations of the NE lead to membrane rupture and DNA damage. Despite these exciting advances, how NE shape determines nuclear stability and cellular function remains largely unknown. To answer this question, we propose a multidisciplinary project that builds on our recent discovery of BROX as a novel protein that determines nuclear shape by coordinating force transmission and membrane remodelling at the NE. Based on this breakthrough discovery, we will exploit genetic models that allow precise perturbations of nuclear shape. We will first study what type of NE deformation constitutes a physiological signal or a pathological perturbation. To answer this question, cutting edge microscopy will reveal the ultrastructural and dynamic determinants of NE instability. Critically, we have developed new experimental approaches that will allow for the first-time shape studies in nuclei about to rupture. The second aim will combine advanced microscopy, biophysics, and proteomics to reveal how NE shape determines physiological functions. Specifically, we will learn how extreme deformations of the NE perturb the cellular responses to spatial confinement and mechanical stress. In summary, this project will establish the relationship between NE deformations and cellular function. This fundamental knowledge will further inform mechanisms of disease, as extreme nuclear deformations underlie pathologies from cardiovascular disease to cancer.